Artificial Intelligence for structural health monitoring using graphene sensor systems (InteGraph)

This project aims to develop a productivity-enhancing AI solution for Structural Health Monitoring (SHM) of composite components, considering manufacture and service life, for the construction industry. Using AI in SHM is identified as a promising approach because of the need to collect, process and analyse large amounts of data, and recognise patterns which allow the assessment and accurate classification of key structural health-defining events which determine the condition of civil infrastructure and other engineering structures.

Fibre-reinforced composites have been widely applied in automotive, aerospace, construction, energy, etc. The use of composite materials is set to grow due to their superior performance versus weight characteristics. However, drawbacks include high inspection rates, with inspection during service accounting for one third of operating costs. Long-term health monitoring, in the form of SHM, is required to assess the performance of composites from manufacture, through the point when a part enters service, until its end of life.

Although the requirement for composite material monitoring is clear, the current technology used to monitor composite structures is unreliable (due to the fragile nature of existing sensors), the data generated is difficult to interpret and humans can miss critical events.

The InteGraph project will address these limitations by using a novel graphene-based sensor system and developing a well-trained, bias-free, validated, transparent and safe AI solution based on Long Short-Term Memory (LSTM) neural networks for SHM.